Keeping Vital Commercial Online Systems Up and Running With Reduced IT Personnel

This project proposes an efficient, automated, and online software system that continually probes a companies online systems to determine if they are vulnerable to new cybersecurity attacks. This software system will use open source and custom probes to determine if a system is vulnerable, and alert the companies relevant team.

This system is designed to be efficient, only alerting for exploitable vulnerabilities, so as not to swamp teams, and have its interface and operations designed to be easy-to-use for any SME. This system will be a cost-effective early warning system for companies who do not have an IT team available to perform this monitoring and wish to only be alerted to vulnerabilities or patches that are absolutely necessary.